Ultra-microscopy of catalytically active sites

The importance of catalysis is undoubtedly growing but our understanding of catalytic reactions at a molecular level is not keeping pace. A step change in performance may require a radical new strategy that enables a 'smart design' approach where every element of catalyst structure is deliberately constructed. To achieve this ambitious goal we must first identify the nature of sites responsible for catalytic activity and develop an understanding of how a catalyst operates at an atomic level.

This project will provide a fundamental understanding of thenature of active sites through the study of model systems using modern ultra-highvacuum (UHV) surface science methods capable of exquisite sensitivity.